Exploring mechanisms of platelet function using large datasets employing machine learning and bioinformatics tools

This project aims to identify and interpret rare genetic variants in a broad range of genes involved in platelet function, using multi-omic and clinical data integration to uncover their role in unexplained platelet dysfunction and bleeding disorders. The study will leverage whole exome and genome sequencing data from the Genotyping and Phenotyping of Platelets (GAPP) study, which includes detailed laboratory phenotyping of individuals with abnormal platelet function and bleeding symptoms of unknown cause.

By applying advanced bioinformatics tools, the project will identify rare, potentially damaging genetic variants and assess their functional relevance using structural protein modelling. Machine learning approaches will be used to integrate genetic, transcriptomic, proteomic, and clinical datasets, in order to uncover significant associations between genotypes and platelet-related phenotypes.

To validate findings and assess broader applicability, results will be cross-checked against large-scale population cohorts including the UK Biobank and Our Future Health. Graph-based approaches will explore the interconnectivity of data types, and pathway enrichment analyses will help place findings in a biological context.

The project seeks to reveal novel insights into the genetic basis of platelet dysfunction, enhance understanding of bleeding disorders, and contribute to future diagnostic and therapeutic strategies through the identification of clinically relevant variants and disrupted pathways.